Using myco-centric techniques to increase carbon storage in reforested broadleaf woodlands native to Scotland

Can biofertilisation using mycorrhizal fungal inoculants increase tree sapling survival and growth? This project aims to develop more effective reforestation techniques to maximise carbon storage in native Scottish woodlands.